Field: structural empirical IO and microeconomics theory Essays on the effects on demand and competition of price policy changes

The proposed research encompasses important theoretical questions and examines the effects of real life policy changes.